OvaJoy: PCOS Management Platform

OvaJoy is a digital health startup addressing the long-neglected needs of women with polycystic ovary syndrome (PCOS). PCOS affects 1-in-8 women in the UK, with consequent high rates of infertility, metabolic dysfunction, and mental health challenges. Existing pathways to diagnosis and management are often fragmented, generic, or unavailable.

Our project will deliver an MVP (minimum viable product) for a user-led PCOS support platform, combining AI-enabled risk assessment (spanning metabolic, hormonal, and lifestyle domains), home testing, and adaptive coaching. It will integrate optional at-home tests (gut, hormonal, metabolic and inflammatory) with a dynamic digital dashboard that tracks symptoms and adapts personalised plans over time. OvaJoy stands apart in explicitly addressing PCOS as a complex, chronic condition through a longitudinal, evidence-based model.